The Social Care Workforce in Wales

This studentship offers an outstanding opportunity to work with Social Care Wales to understand the social care workforce using person-level data contained in the SAIL Databank - a unique, multi-sector, integrated administrative system. The PhD project will provide insight on a range of issues related to recruitment, retention, and the inequalities faced by the care workforce in Wales.